Improving estimates of the relative risk of night-time economy (NTE) violence by integrating new forms of data

Improving estimates of the relative risk of night-time economy (NTE) violence by integrating new forms of data